Miniaturised ultra-low power in-vivo sensors

Wounds are becoming an area of concern for healthcare practitioners - with ageing populations and
antibiotic resistance on the rise, the ability to carefully monitor and increase successful healing rates
would be a benefit to practitioners, patients and economies